Virucidal Coatings

This project aims to address the future demand for single-use PPE and medical devices in a world impacted by the Covid-19 pandemic. In particular, it addresses the need for high risk locations and activities; hospitals, social care, hospitality, wellness and social centres to be more resilient and efficient in their handling and use of PPE and surfaces that have the potential for lethal exposure viruses during future pandemics.

This industry-led collaboration aims to prepare and evaluate the efficacy of highly innovative naturally-derived coatings with virucidal functionality. The aim is to render pandemic viruses immobile and destroyed on contact with the coated surface. This innovative coating solution will render materials that are in contact with the Covid-19 and other viruses safe and will convert PPE in active use from a potential virus transmitter into mobile virus-deactivating devices.

Extension for Impact funding will increase the speed to market through supported access to specialist technical testing facilities for virucide efficacy test development. It will also increase the impact through investigation of coating of durable materials in addition to PPE and consumable materials.